Next-Generation Nasal Drug Delivery Exploiting non-Newtonian Fluids and Smart Thermoresponsive Materials

Nasal drug delivery has become an area of interest due to potential, systemic drug delivery via the respiratory region, nose-brain delivery via the olfactory region and immunisation via the nasopharynx. However, administered drugs are cleared in 20 minutes by mucociliary clearance, viscosity modifiers can overcome this by increasing the viscosity of formulations to form stronger interactions within the nasal mucosa. However, spraying viscous formulations leads to the formation of large droplets and a narrow plume, hindering the deposition profile of drugs. The primary aim of this project is to develop a novel nasal formulation exploiting pseudoplastic and thermo-responsive polymers. Favourable formulations should have a low viscosity when actuated to improve spray characteristics, and a high viscosity when deposited in the nasal cavity to prolong contact time and absorption. The first objective is to link the viscosity of formulations to spray generation and nasal retention. This will be carried out using a rotational rheometer to assess the rheology of formulations. Following this, the effect of rheology and device parameters (i.e., orifice size and shape) on spray characteristics will be explored. This will be done by aerosolisation of a library of model formulations using various single-dose spray pumps and assessing the droplet size distribution, plume angle and spray pattern using laser diffraction methods and the Proveris Sprayview instrument. The compatibility of potential drug candidates (i.e., biologics and vaccines) with formulations and delivery devices will be assessed during storage, aerosolisation and deposition on the epithelial surface. The stability will be assessed using high-performance liquid chromatography to quantify drug and degradation product concentration. Finally, the deposition profile of drug candidates in successful formulations will be assessed using 3D-printed nasal casts.

Potential impact
Aerosol science has a significant impact on a broad range of disciplines, extending from inhaled drug delivery, to combustion science and its health impacts, aerosol assisted routes to materials, climate change, and the delivery of agricultural and consumer products. Estimates of the global aerosol market size suggest it will reach $84 billion/year by 2024 with products in the personal care, household, automotive, food, paints and medical sectors. Air pollution leads to an estimated 30-40,000 premature deaths each year in the UK, and aerosols transmit human and animal infections. More than 12 million people in the UK live with lung disease such as asthma, and the NHS spends ~£5 billion/year on respiratory therapies. Many of the technological, societal and health challenges central to these areas rely on core skills and knowledge of aerosol science. Despite this, an Industrial Workshop and online survey (held in preparation for this bid) highlighted the current doctoral skills gap in aerosol science in the UK. Participating industries reported that only 15% of their employees working with aerosol science at doctoral-level having received any formal training. A CDT in aerosol science, CAS, will fill this skills gap, impacting on all areas of science where core training in aerosol science is crucial.

Impact on the UK aerosol community: Aerosol scientists work across governmental policy, industrial research and innovation, and in academia. Despite the considerable overlap in training needs for researchers working in these diverse sectors, current doctoral training in aerosol science is fragmentary and ad hoc (e.g. the annual Fundamentals of Aerosol Science course delivered by the Aerosol Society). In addition, training occurs within the context of individual disciplines, reinforcing artificial subject boundaries. CAS will bring coherence to training in the core physical and engineering science of aerosols, catalysing new synergies in research, and providing a focal point for training a multidisciplinary community of researchers. Working with the Aerosol Society, we will establish a legacy by providing training resources for future researchers through an online training portal.

Impact on industry and public-sector partners: 45 organisations have indicated they will act as CAS partners with interests in respiratory therapies, public health, materials manufacturing, consumer and agricultural products, instrumentation, emissions and environment. Establishing CAS will deliver researchers with the necessary skills to ensure the UK establishes and sustains a scientific and technical lead in their sectors. Further, it will provide an ideal mechanism for delivering Continuing Professional Development for the existing workforce practitioners. The activity of CAS is aligned to the Industrial Strategy Challenge Fund (e.g. through developing new healthcare technologies and new materials) and the EPSRC Prosperity Outcomes of a productive, healthy (e.g. novel treatments for respiratory disease) and resilient (e.g. adaptations to climate change, air quality) nation, with both the skilled researchers and their science naturally translating to long-lasting impact. Additionally, rigorous training in responsible innovation and ethical standards will lead to aerosol researchers able to contribute to developing: regulatory standards for medicines; policy on air quality and climate geoengineering; and regulations on manufactured nano-materials.

Public engagement: CAS will provide a focal point for engaging the public on topics in aerosol science that affect our daily lives (consumer products, materials) through to our health (inhalation therapeutics, disease transmission and impacts of pollution) and the future of our planet (geoengineering). Supported by a rigorous doctoral level training in aerosol science, this next generation of researchers will be ideally positioned to lead debates on all of these societal and technological challenges.